ZERRCI – Zero Emissions Repowering of Railway Construction Infrastructure

**ZERRCI -- Zero Emissions Repowering of Railway Construction Infrastructure**

Eminox, HS2 and SCS Railways propose a solution for the delivery of a low emissions, greener railway. Our solution covers the development of an electric motor and battery system, which can be retrofitted into existing construction equipment, replacing the traditional diesel engine with a quieter, cleaner, zero emissions drivetrain. These pieces of plant and equipment will be used as direct replacements for diesel machines in the constructing and maintaining railway infrastructure.

Eminox is leading this project with its experience in providing cost effective retrofit emissions solutions and together with HS2 and SCS JV will be involved in demonstrating the first repowered construction equipment in a real-world rail infrastructure environment.

This proposed venture has been instigated by HS2 in line with their ambition as set out in their Net Zero Carbon plan for diesel free construction sites by 2029\. As the solution will extend the life expectancy of the machine, it will contribute to HS2's vision of net-zero by 2035\.

This solution will offer a more cost-effective route to zero emissions construction compared to purchasing similar new electric powered equipment by extending the life expectancy of existing plant and machinery. With a target of 50% the price of purchasing new excavators it is expected to incentivise the broader uptake of demand in electric plant and equipment at scale across the industry supply chain

Phase 1 of this project aims to deliver a proposal for a prototype zero-emissions excavator. By performing a feasibility study on the conversion principals, we intend to extract a broad understanding of the challenges associated with integration and develop an optimised battery and motor system specification.

Phase 2 will involve the conversion, commissioning and delivery of a repowered excavator, and subsequent in-service validation. By using this converted machine to conduct initial trials, it will be proven that no machine functionality or safety features have been compromised during conversion, and we will establish power storage requirements to provide adequate duty cycle performance. This will result in a fully proven demonstrator with real-world validation enabling further development of optimised battery solutions.